Linear Rocket Motor - LRM

ABBS has developed unique, patent-pending Linear Rocket Motor (LRM) technology which
provides a remarkable combination of extreme performance characteristics which cannot be
obtained with conventional rocket motor system designs, and therefore enables applications
which have not previously been physically possible.
The basis of the design is that the motor efflux emerges from transverse slots along the full
length of one side of the motor tube rather than from one end, which allows a very compact
design and the combination of:-
• Extremely rapid initiation and rise time to full thrust.
• Very high thrust.
• Very high total impulse.
• Very short duration.
• High footprint area which reduces local loading on lightweight structures.
• Uses very safe, stable composite propellant system.
• Uses an ultra-safe Exploding Foil Initiator system which cannot be set off by such as a
lightning strike.
The project is designed to explore both the technical and commercial parameters relating to
the identified potential applications made possible by the new technology, and consider
whether any others may exist. Analysis of the potential opportunities will be used to
determine the viability of a development and exploitation proposal which will form the basis
of future research & development and commercial activity of ABBS.